The University of Manchester and BP Chemicals Limited

To develop, embed and exploit novel Raman Spectroscopy techniques for advanced on-line analysis of process streams in its chemicals and refining businesses.